plastic electronics for laser protection

The number of attacks with cheap, commercially available and high powered laser pointers on civil and commercial pilots have dramatically increased over recent years and now present a real danger to public safety. We propose applying a plastic electronics displays technology to this problem, by developing active plastic eyewear that detect laser attacks and switch “on” to neutralise those wavelengths of high powered, dazzling light, while still allowing enough light through the eyewear to allow pilots to safely continue flying and avoid the hazard. This study will assess the feasibility of applying plastic electronics as an innovative solution to protecting pilots from these attacks.